The mnemotechnical possibilities of fake mapping: How experimental practices in digital map-making shape knowledge in contemporary art

My PhD project explores the formation of spatial knowledge on digital maps through
the lens of experimental cartographic practices in contemporary visual culture. The study
focuses on the role of temporal dimension, including real-time techniques and short period
of time as phenomenon, in shaping spatial knowledge and examines the map-making
processes. These practices in this thesis involve artists and individual creators reshaping
digital maps, challenging the official and commercial representations of space in terms of
popular digital mapping software and applications such as Google Map. The research
questions address how the real-time technologies influence experimental cartographic
practices in short duration, the temporal modes present in map-making, and the impact of
visual products on understanding contemporary history and social memory.
As an attempt to bring temporal technique and spatial knowledge together, the
theoretical framework of this PhD project draws from Bernard Stiegler's concept of
mnemotechnics into discussion along with other scholars on media studies and art history.
The thesis also incorporates Aby Warburg's ideas on cultural artifacts. By exploring the
mediation of digital maps and the interaction between artistic recreation and original maps,
the research contributes to a discussion on how these cartographic production can re-shape
and re-form knowledge from a combined perspective of technologies, media, and images.
This approach can examine the characteristics of indexicality, addressability, and image atlas
in fake maps and how they contribute to the knowledge formation from false information.
The plan for the second year includes further exploration of relevant artworks and design
projects and a focus on the political aspects of individual and governmental relationships
mediated through techniques.
The literature review section of this report discusses three main topics which
circumscribes the research field of my thesis: considering the relationship between artistic
mapping projects and spatial knowledge, viewing digital mapping as mediation, and the
time-space and space-time debates in geography and sociology as background of my
research. Situating in the intersection of these three areas, which is not perfectly outlined
though, my thesis positions itself in an interdisciplinary approach encompasses critical
theory, media archaeology, art history, and human and cultural geography.